Engineering of safe and efficient animal stem cell lines for cultivated meat production

In this project we are creating a safe way of growing cells from livestock to create food sustainably.

The world's population is expected to reach 9bn by 2050\. Current food systems cannot feed these people. Meat is particularly inefficient and damaging to the environment, so alternative production methods are needed. Cultivated meat is a solution using cell culture to grow meat, similar to fermentation for beer.

However, animal cells for making meat (muscle and fat) do not grow well in culture and so stem cell technologies are favourable because theoretically they can grow indefinitely and produce the enormous quantities of muscle and fat cells needed to make meat. Pluripotent stem cells are expanded in large numbers and then converted to muscle and fat cells using chemicals. They are genetically engineered and the chemicals are expensive, particularly for making meat, which needs to be at affordable prices for consumers. There are also questions about safety, regulatory compliance and consumer appeal of genetic engineering and chemicals in food systems.

Our solution is a smart molecular technology that enables meat cells to be expanded to enormous quantities using a molecular stimulation that does not genetically modify the cells. The technology is controllable and so safety concerns that are associated with permanently immortalised cells are overcome.

**Our solution is a smart molecular technology that temporarily 'immortalises' the cells so that they can be expanded to enormous quantities, without permanently changing them. The technique does not genetically modify the cells and is controllable within the production process and so safety concerns that are associated with other permanently immortalised cells are eliminated.**